Planetary Origins and Evolution at Imperial (2016-2019)

How from a cloud of dust and gas did we arrive at a planet capable of supporting life? This is one of the most fundamental of questions, and engages everyone from school children to scientists. We now know much of the answer: We know that stars, such as our Sun, form by the collapse of interstellar clouds of dust and gas. We know that planets, such as Earth, are constructed in a disk around their host star known as the planetary nebula, formed by the rotation of the collapsing cloud of dust and gas. We know that 4.5 billion years ago in the solar nebula, surrounding the young Sun, all the objects in our Solar System were created through a process called accretion. And among all those bodies the only habitable world yet discovered on which life evolved is Earth.

There is, however, much that we still do not know about how our Solar System formed. Why, for example, are all the planets so different? Why is Venus an inferno with a thick carbon dioxide atmosphere, Mars a frozen rock with a thin atmosphere, and Earth a haven for life? The answer lies in events that predated the assembly of these planets; it lies in the early history of the nebula and the events that occurred as fine-dust stuck together to form larger objects known as planetesimals; and in how those planetesimals changed through collisions, heating and the effects of water to become the building blocks of planets. Our research will follow the evolution of planetary materials from the origins of the first dust grains in the protoplanetary disk, through the assembly of planetesimals within the solar nebula to the modification of these objects as and after they became planets.

Evidence preserved in meteorites provides a record of our Solar System's evolution. Meteorites, together with cosmic dust particles, retain the fine-dust particles from the solar nebula. These dust grains are smaller than a millionth of a metre but modern microanalysis can expose their minerals and compositions. We will study the fine-grained components of meteorites and cosmic dust to investigate how fine-dust began accumulating in the solar nebula; how heating by an early hot nebula and repeated short heating events from collisions affected aggregates of dust grains; and whether magnetic fields helped control the distribution of dust in the solar nebula. We will also use numerical models to simulate how the first, fluffy aggregates of dust were compacted to become rock.

As well as the rocky and metallic materials that make up the planets, our research will examine the source of Earth's water and the fate of organic materials that were crucial to the origins of life. By analysing the isotopes of the volatile elements Zn, Cd and Te in meteorites and samples of Earth, Moon and Mars we will establish the source and timing of water and other volatiles delivered to the planets in the inner Solar System. In addition, through newly developed methods we can trace the history of organic matter in meteorites from their formation in interstellar space, through the solar nebula and into planetesimals. Reading the highly sensitive record in organic matter will reveal how cosmic chemistry furnished the Solar System with the raw materials for life.

Once the planets finally formed, their materials continued to change by surface processes such as impacts and the flow of water. Our research will examine how impacts of asteroids and comets shaped planetary crusts and whether this bombardment endangered or aided the emergence of life. We will also study the planet Mars, which provides a second example of a planetary body on which life could have appeared. Imagery of ancient lakes on Mars will reveal a crucial period in the planet's history, when global climate change transformed the planet into an arid wasteland, to evaluate the opportunity for organisms to adapt and survive and identify targets for future rover and sample return missions.

Potential impact
Public Sector

Widening participation in STEM subjects is a key aim of the Government's Higher Education Policy (Higher Education White Paper, 2011) due to a significant achievement gap between the public and private education sector (CBI 2010). Widening participation across social-economic groups will be achieved through engagement with our inspiring science program and benefits from its accessibility to students in the crucial "crossroads" KS3.0-4.0 group and extensive media coverage. Our outreach strategy (see Impact Plan) evolves existing relationships with the BA, the Royal Society, the Royal Institution, the Natural History Museum, Greenwich Observatory and STFC Science in Society. Our activities include direct contact open days and school visits as well as online education resources such as the Rock Library (all Projects) and Impact Earth (Project A&G) that engage with more than 400k people each year.

Private Sector

The private sector will benefit from our technology and methodology development and widened participation in STEM. Spinout will be exploited through Imperial Innovations, the Technology Transfer Office of Imperial College. Our review of knowledge exchange potential with the TTO has identified several areas for implementation:

(a) The application of double spike methods to toxicology. Isotopic tracing methods are being exploited through PROSPECT, a private-public partnership that provides the UK contribution to the OECD Working Party on Manufactured Nanomaterials (Project C).

(b) Extraction and analysis of organics are applicable to a wide range of environmental, forensic and petrochemical applications. Sephton (PI project B) has a successful track record with the TTO in KE including patents in the areas of forensics and heavy oil extraction (Filed patent: P45622EP).

(c) The iSALE shock physics code (Project A&G) is an established free-to-use tool whose users include the Atomic Weapons Establishment, Aldermarston. Industry collaborations are being developed.

(d) High resolution image analysis of the martian surface (Project F) will provide important constraints for spacecraft design. Commercial spacecraft construction is a key UK industry, worth £7.5 billion to the UK economy (UK Space Agency, BIS, 2011).

(e) New isotope analysis techniques (Project C) have been successfully applied to early diagnosis of breast cancer and industry exploitation is under discussion (Larner et al., 2015).

Third Sector

Third sector organisations are important in widening participation in the UK (DfE, DCSF-00699-2009). Our program already engages with the BA, The Royal Institute, Royal Society and the Royal Astronomical Society (see Impact Plan). We are also involved with amateur societies UK-wide giving ~16 lectures a year. During the grant we expect to contribute to the BA Festival of Science, The RS Summer exhibition and the Science Media Centre (RI).

General Public

The IC Strategy document 2010-2014 states "Imperial College London is committed to engaging with public audiences about the relevance of its research to society. This commitment builds on the skilled and creative ways that Imperial researchers and students already engage with public audiences." Communicating our research to the public is an important activity and our research results in ~60 media articles a year. PIs also give 7 media interviews per year each and act as advisors on documentaries (e.g. How to build a Planet, 2014). We also have a long standing relationship with the STFC Science in Society (SiS) program including constructing the Lunar Samples Package (M. Genge).